XIM: Ximvision - non-contact preventative health monitoring for older people

Conventional methods of monitoring older people’s health either rely on labour-intensive
manual checks or alarm systems which are often too late to receive healthcare intervention
that could save a life. For older users in particular, wearable devices can be complex,
inconvenient and uncomfortable, and for those with dementia can easily be forgotten.
By combining state of the art computer vision techniques with data analytics xim is aiming to
create a prototype technology that will predict a heart attack up to 24hours before it occurs
without the need for wearable devices or expensive specialist equipment.
In this project, Xim will create a basic prototype and in conjunction with University Hospital
Southampton, perform pre-clinical tests to validate this technology.
This technology has significant potential to solve a global problem of providing early
preventative alerts for older patients at low cost. The technology also has high potential for
transferability in sectors such as security and general wellbeing.